Building the Operational Technology (OT) Penetration Testing Talent Pipeline in the South West

Hacktonics, a company specialising in hands-on cyber security training for industrial control systems, will deliver workshops, technical resources and longer term self-learning support in pentesting of Operational Technology (OT). OT is used extensively in critical infrastructures (e.g., water, power, manufacturing) driven by industrial control systems (ICS). The cyber skills shortage is acute when it comes to OT and, even more so, for OT pentesting. Those aiming to forge a career in OT pentesting require hands-on training on the specialist equipment utilised in ICS as well as access to suitable tools and learning resources to develop their skills. However, such resources are in limited supply.

In a previous Cyber Local project, we released LINICS, our free Linux-based distribution for OT security professionals, which provides a suite of tools, mapped to Mitre ATT&CK for ICS, for security analysis and testing. In this project, we will further augment these resources. We will develop learning resources for hands-on experience of end-to-end pentesting contexts including new tooling that we will develop and integrate into LINICS. We will also further extend our hardware resources, our lab-in-a-box, to provide hands-on experience to those aiming to upskill or further develop their skills on OT pentesting.

We will deliver four workshops (Bristol, Bath, Cheltenham and Exeter) to provide pentesting training to attendees using the resources developed, our training boxes and LINICS to upskill the local workforce in the South West.